Quantum sensing at the nanoscale for emerging radiotherapy technologies

Radiotherapy is a cornerstone of cancer treatment, being used in 40% of all cancer treatments today. Despite the long tested evidence that radiotherapy overall improves life expectancy after diagnosis, it is also known to induce cell senescence which can lead to the occurrence of secondary forms of cancer. Although the effects of radiotherapy have been well characterised at the macroscopic level, there is little knowledge of the nanoscale effects across the cell's heterogeneous landscape. This project aims to uncover these unknowns by use of a multi-modal quantum sensor; a nanodiamond containing a nitrogen vacancy centre. Harnessing the quantum properties of the nanodiamond will allow subcellular sensing of viscoelasticity and reactive oxygen species. Simultaneous measurements of these variables will be carried out before and after radiation exposure. By establishing a sensor which can improve the understanding of cellular processes at the nanoscale, this project could be a step towards informing future improvements of radiotherapy for cancer treatment.